Natural Fluid Transport Systems: A Study into the replacement of Single Mechanical Coolant Pumps for Vehicle Applications with Modular Axial Brushless Electric Coolant Pumps with Highly Innovative Impeller Arrangements

Single mechanical water pumps have been employed to drive coolant around powertrains for
cars and many other vehicle cooling systems for over 100 years, remaining largely unchanged
in that time.
Modern vehicles with internal combustion, hybrid and electric powertrains have employed
complex arrays of valves, restrictors and auxiliary pumps alongside changes in pump speed
and vane design to adapt century old technology to increasing system demands. However, in
recent years, vehicles have evolved to incorporate multiple sub-systems including turbos,
electric motors, batteries and power electronics, each constrained to operate within tightly
defined thermal and legal boundaries. Single mechanical pumps are no longer a viable
solution for such systems; a step change in technology is required.
This study aims to prove that a brand new impeller arrangement coupled with a series of
technical features that we have originated for a pump tailored specifically to present and
future vehicle needs are: inventive when compared to the prior art; and, can be combined to
create a commercially feasible pump application. As part of this study, we will research all of
the relevant market sectors with automotive being our primary market.
Our research is divided into six major Actions, devised to explore the intellectual property
landscape, commercial feasibility, and the partners that we intend to work with during the
course of the project. They are as follows:
A1: Prior Art Search
A2: Technology Transfer
A3: Relationship Development
A4: New Partners
A5: Market Research
A6: Final Report
Each Action is divided into a series of tailored Work Packages, which will enable us to
thoroughly investigate each of the research sectors described.
Our objectives are to deliver: 1) a Final Report which describes combinations of Ideas that our
research indicates are innovative; and, 2) an analysis of the addressable market and the steps
that will be undertaken to fund the next stage.